University of Lincoln and Mortons Media Group Limited

To implement multimedia digital publishing technologies and methodology to transform a traditional print publisher,of specialist subscriptions, into an e-publisher, linking a community of users.